A new model for chloroplast-to-nucleus communication during seedling development

Technical abstract
The development of photosynthetically-active chloroplasts is a critical phase during seedling development and requires co-ordination between the nucleus and chloroplasts. Chloroplasts are able to signal the nucleus to regulate gene expression, but this pathway is poorly understood and represents a major gap in our knowledge. In this proposal we have developed a new model for chloroplast-to-nucleus communication that is consistent with published data in the field and comprises both a promotive pathway from developing chloroplasts mediated by a specific heme pool, and an inhibitory pathway when changes in environmental conditions leads to the accumulation of photo-toxic chlorophyll intermediates. We will test this model robustly in three ways. Firstly we will manipulate heme levels by overexpression of the heme biosynthesis enzyme ferrochelatase and the heme-degrading enzyme heme oxygenase and follow the effect of this on nuclear gene expression. We will also develop new methodology to measure heme pools accurately within seedlings subjected to treatments affecting chloroplast signaling. Secondly, we will determine whether the chloroplast protein GUN1 functions as a repressor of chloroplast development, as we hypothesize, rather than as a central integrator of various chloroplast signaling pathways as generally proposed. We will do this by examining chloroplast development in new gun1 mutants and a GUN1 overexpressor, and testing whether GUN1 affects accumulation of the specific heme pool that functions as the promotive signal. Thirdly, we will identify components of the inhibitory pathway by undertaking a molecular characterization of five mutants unable to downregulate nuclear gene expression following accumulation of chlorophyll intermediates in the light. These mutants have already been isolated and represent a significant resource to this project.

Potential impact
Plants are central both to agriculture, and to conservation of the natural environment. As well as food, they offer resources for construction, natural fibre, and fuel, and contribute to mitigation of climate change. Given these key roles, it is becoming increasingly recognised that we need to understand better the factors that ensure plant productivity so that we can safeguard our food and, increasingly, fuel supply. The most vulnerable stage of a plant's life is during seedling establishment as it becomes photosynthetically competent. This project will study how the photosynthetic apparatus is assembled efficiently and safely in the early stages of seedling development, and how this may be affected by environmental conditions. Our research will have academic impact, and will provide indicators that may be useful in crop plant management and chloroplast biotechnology.

For the academic community, the topic of chloroplast-to-nucleus signaling has been the subject of considerable research effort, but is still poorly understood. As well as researchers in chloroplast biogenesis, a better understanding of how chloroplasts communicate will also benefit those in the related fields of photosynthesis, photomorphogenesis and stress signaling. The methodology that we will develop during the project to measure heme and other tetrapyrroles will be applicable to many analytical projects both academically and in the medical/industrial arenas. The technician employed on the grant will become highly skilled in the use of sophisticated analytical equipment and methodology, enabling her to progress further in a scientific career. The PDRA will benefit from the opportunity to collaborate with and visit Professor Terauchi at Iwate Biotechnology Research Center in Japan.

In terms of the economic impact, our work on chloroplast development in seedlings will impact on our understanding of seedling establishment, an essential factor in plant survival and therefore crop productivity. Moreover, information about how chloroplasts interact with the environment to provide information to the cell is of considerable interest and likely to be important in designing crop plants that will be able to withstand future environmental change scenarios. Future industrial biotechnological approaches using plants will increasingly focus on strategies to harness the biosynthetic potential of chloroplasts, so a better understanding of the interactions of these organelles with the rest of the cell will support these endeavours. To ensure information from this project has significant impact in these commercial sectors we will continue with links that have been developed with technology transfer enterprises and networks, as well as commercial partners, to exploit opportunities arising from this work. Both applicants (independently) are engaged in more targeted research related to the development of algal biofuels and information and skills arising from the current proposal will be beneficial in supporting this work

Both applicants will utilize ongoing and new public outreach activities to explain the role of light and photosynthesis in plant biology through both school activities and to the general public. The current project has important implications for all those interested in plant productivity whether for agriculture, forestry, conservation, bioenergy or the use of plants for the expression of high value products. The work in the current study will also utilise the model plant Arabidopsis to address a fundamental cellular process, namely communication between organelles. Basic research undertaken with Arabidopsis has been shown to translate not only into crop plants but more broadly to be better understanding of fundamental cellular processes that can impact on human health (Jones et al, 2008, Cell 133, 939-43). These are important broad messages about the potential impact of this work that we intend to communicate.